Delivering Sustainable Wheat: Delivering Resilience to Biotic Stress (Earlham Institute)

Technical abstract
A component of the grant Delivering Sustainable Wheat this project aims to improve the resilience of wheat production systems to biotic stresses frequently encountered in high yielding UK-European (and global) wheat regions. We will investigate biotic threats which typically cause grain yield losses in the range 10 to 25% even after the correct application of fully integrated control options. The project will focus on major anticipated/recurrent UK- European-global threats including stem rust wheat blast Fusarium Head Blight (FHB)/Scab caused by Fusarium graminearum (Fg) and F. culmorum (Fc) Septoria Leaf Blotch caused by Zymoseptoria tritici (Zt) take-all root disease yellow rust and two aphid species (Rhopalosiphum padi (Rp) and Sitobion avenae (Sa)) that transmit various viruses and exploit comparative analyses. We will deliver molecular targets in wheat and in the major wheat pests and pathogens which can be exploited to sustain future productivity in the short medium and longer terms. Our approach will mirror that used to counter infectious diseases of humans as exemplified by the recent Covid-19 pandemic. These were to: (1) increase host immunity (vaccination) (2) understand the molecular basis of infection and deploy selective antiviral chemistry and (3) monitor (surveillance) of pathogen strains and predict new emergence/ epidemics.